CORE (Concrete curing prediction and schedule Optimisation for Resource Efficiency)

"**Challenge** - Understanding and accurately predicting concrete curing time is critical to construction projects as curing dictates subsequent build and fitting activity. But concrete curing time cannot be predicted given site-specific complex variables and human error. This results in time wastage, fines and poor productivity.

**Project** -- CORE will allow Converge and BAM Nuttall to develop technology to improve construction productivity."